The University of Manchester And The Numerical Algorithms Group Limited

To translate specialised mathematical algorithms for evaluating matrix functions into software and embed processes and expertise in developing matrix functions software.